H2Oil & Gas

REDft technology employs ultrafiltration and membrane salt separation systems within the same pressure housing providing compact, lightweight desalination solutions for use in municipal, industrial and oil and gas applications. The unique design and compact size reduces environmental impact in all applications.